Pantheons: Sculpture at St Paul's Cathedral

Long-C19 sculptural pantheons have become the subject of significant media & popular interest over the last 5 years in Britain and its former colonies, & across the contemporary US, thanks to debates generated by Black Lives Matter, the Rhodes Must Fall & All Monuments Must Fall movements, & in the wake of the Brexit decision & Trump presidency. These far-reaching debates encourage us to think anew about the single most significant long-C19 British sculptural pantheon, at St Paul's Cathedral (StP).

Including more than 500 monuments by many of the most important artists working in the period, the pantheon depicts some of Regency, Victorian, & Edwardian Britain's most significant people, & addresses some of the UK & former empire's most pressing questions, including the status & treatment of slaves, prisoners of war, & native peoples. Unlike the early- to mid-C20th monuments to confederate soldiers, the StP pantheon is unlikely to be removed in the long term. Seen annually by more than 1.5M global visitors, it urgently needs to be reinterpreted for a diverse national & international public, interested to learn more about the meanings of British art, identity & history, & Britain's place in the world, in the long 19th & early 21st centuries.

With the diverse questions of this changing, multicultural public in mind, Pantheons asks what characterises the pantheon in the period from the arrival of the first monuments in 1795 to the outbreak of WW1? What part does the pantheon play in British, European, & imperial art history in the long C19, & what does it tell us about the history of Britain as a nation & imperial power in the period between 1795 & 1914? Finally, what is the political status of the pantheon in the first quarter of the C21st, & how might it be democratically represented to, & understood by, the public?

The project emerges from a sustained partnership between StP & the department of History of Art at the University of York. It also represents a sequel, in many ways, to the AHRC's former Mapping Sculpture 1851-1951 & Displaying Victorian Sculpture (University of York, Co-I) projects, bringing back together two of the curators of the Sculpture Victorious: Art in an Age of Invention, 1837-1901 exhibition at the Yale Center for British Art & Tate Britain (2014-2015). In so doing, the project seeks to cement sculpture's status as perhaps the key artistic medium for thinking about British national & imperial identity, complementing extant work on colonial landscapes & portraiture, imperial photography & graphic satire, by exploring the depiction of civic, artistic, & ecclesiastical worthies, as well as imperial & military actions, from the Napoleonic Wars to the Boer War & beyond. In addition, the project seeks to challenge the more canonical status of other national collections of British art, such as Tate Britain & the National Portrait Gallery, by returning attention to the first, & largest, state-sponsored pantheon of British art.

The project will combine new archival & object-based research with an ambitious conceptual, digital, & media agenda that will enable visitors to the cathedral, & to its website, to explore a new, open-access ground plan of the cathedral complete with all the monuments; to examine, over time, the arrival & concentration of new monuments across the long C19th in different parts of the cathedral; & to ascertain & map, at any moment and across the period, the precise demographics of the people commemorated as well as the geopolitical reach of the British world. The project will also lead to four articles, an edited collection, & two books, one for the general public & one for scholars, the first for 150 years, concerned with the civic, ecclesiastical, artistic & military and imperial pantheons on display at St Paul's, as well as a new potential documentary for BBC4, hosted by the project's media advisor, Dr. Janina Ramirez.

Potential impact
StP is central to Britain's international tourist trade. With its diverse global audience in mind, the project has 5 non-academic beneficiaries: (1) StP staff (2) StP visitors; (3) professionals working at a range of national & international institutions, in the museum, gallery, & cathedral sector; (4) professionals & citizens interested in the history and future of C19 public monuments; & (5) a global public exploring ideas of British identity. The project therefore has 5 impact goals:
1) Impact on StP's Interpretation of its own Monuments: The project will enrich the information & interpretation available to the Dean & Chapter, curators, registrars, technicians, archivists, & volunteers responsible for the care & presentation of the collections, helping them better to understand the pantheon in its diverse ecclesiastical, art historical, cultural & political contexts, in the 19th and early 21st centuries.
2) Impact on Visitors: In fostering a deeper institutional understanding of the pantheon, the project will help shape future priorities for its display & interpretation to a diverse global audience, on the ground, in the undercroft, & through a potential display of related material in the Triforium, in a series of new thematic 'Late' tours of the building, & through the interaction of invited artists. The project will empower visitors to ask key questions of the pantheon, through a range of digital tools, ahead of, & following their visits. Pantheons will provide: updated catalogue entries & open-access scholarly essays on the monuments, & an interactive, diachronic, fully-searchable ground plan of StP, revealing the location and relocation of the monuments, & the rates of commissioning across a chosen period. Visitors will be able to discover the proportion, at any time, of artists, sitters & subjects of different genders, ethnicities, & party political & faith positions, & to ascertain, statistically, the precise cosmopolitan, ecclesiastical, geopolitical & party political character of the pantheon.
3) Impact on Curatorial Practice at Other Cathedrals, Galleries & Museums: The project team will interact, at an annual impact & advisory workshop, with staff from the more than 60 Protestant and Catholic cathedrals in the UK to learn from their parallel experiences, to disseminate immediately & widely the project's findings & methodology, & to maximize the diversity & specificity of interpretation & impact. In addition, multiracial staff from other relevant national & international art collections will be invited, alongside art historians concerned with former imperial locations, to ensure coverage of the British post-colonial world. By returning the StP pantheons to centre stage, the project will pose a constructive challenge to other, more canonical British Art collections, at Tate, the National Gallery, & the Yale Center for British Art in relation to their own collections.
4) Political & Civic Impact: Just as the contested status of imperial statues in Cape Town & Oxford, & of monuments to confederate generals across the southern US brings new thinking to bear on StP, with their related representations of slaves, subject peoples, & imperial 'heroes' & enemies, so Pantheons will prove useful to scholars, institutional directors, city officials, & residents concerned with the history and future of statues commemorating slavery, the British empire, & the American Civil War.
5) Impact on Public Understanding of Ideas of Britishness: As the largest, most sustained state-sponsored sculptural pantheon, the monuments at StP have a unique claim to represent Britain, at a moment when the debate over what constitutes Britishness & the character of its past is under intense scrutiny. Pantheons will address a broad, global media public interested in such issues, through Dr. Janina Ramirez, who will advise on how best to address the diverse visitors to StP, & provide a conduit to the BBC for potential programming.